Supramolecular conducting materials

The preparation of novel functional polymers is an active research field. The introduction of
supramolecular polymerisations, and recently, controlled supramolecular polymerisations,
has ensured that a whole range of new systems are explored.
In this project several new routes to the formation of conducting supramolecular polymers
will be explored, based on the assembly and use of a corannulene core structure. This
approach will provide a number of advantages: 1) control over the supramolecular
polymerisation (based on the work of Aida), 2) addition of functionality through the
attachment of electroactive aniline-based side-arms, and 3) switchable and self-healable
properties.